Engineering Exotic Electronic States in the First Oxide Kagome Quantum Spin Liquid

Engineering unconventional quantum states leads to both transformative fundamental science as well as new technological paradigms. Encapsulating this statement is the 40 year search for quantum spin liquids (QSLs). QSLs are exotic states of matter, predicted to host both functionalilty such as high-temperature superconductivity and macroscopic quantum entanglement, as well as fundamental features such as topological excitations and electronic structures resembling particles observed in high-energy physics. Consequently, the search for QSLs has been a long-sought goal of condensed matter physics, but we have yet to identify a suitable material.
The QSL state occurs when magnetic interactions in a material cannot be satisfied, they are ‘frustrated’, and can persist down to zero temperature where quantum fluctuations dominate. As one might expect, QSLs are notoriously fragile and difficult to characterise. Therefore, only a handful of candidates exist through which they can be studied. One of the major challenges in our bid to further understand QSLs, and exploit their predicted functionality, is expanding the candidate materials available to study.
Fascinatingly, nature can even provide the solution to forming QSLs. The Kagome lattice – a pattern of corner sharing triangles that is symbolic in cultures throughout the world and found in traditional Japanese basketry – is able to induce the required ‘frustration’. Where do we find the Kagome lattice? In natural minerals found in mines around the world.
We aim to engineer exotic electronic states in a new QSL candidate based on the Kagome lattice – the recently discovered mineral Averievite. This mineral is unique as it is the first example of a candidate Kagome QSL based on an oxide, rather than hydroxide. We have recently prepared this material in powder form in order to stabilise what resembles a QSL state. However, the preparation of high quality single crystals, combined with advanced characterisation, is required to fully identify the QSL state in this material.
Here we will perform a concerted study of the QSL state in Averievite. This will involve high-purity single crystal growth and advanced characterisation using world-leading national and international facilities. Due to Averievite’s unusual oxide structure, it provides unique opportunities to explore functionality. Therefore, we will conclude this project by exploring routes to the long-sought QSL-driven superconductivity offered by this exciting material.
The results will provide a significant step forward in both our understanding of QSLs and how their proposed functionality can be utilised. Both these advances will contribute to the UKs leading involvement in quantum materials and their applications in technologies.